Sleepeat

At first sight the design on the left looks impossible.
The entire seat structure {and 150kg occupants) are
attached to, and suspended from, the forward
beam secured by an impossibly small foot which
locks into the floor track. And this structure has to
be able to withstand not only bump compression in
a crash or heavy landing, but 16G forces under
tension and shear in the event of a crash. The
computer analysis not only says it is possible using
the proposed materials of construction, but that it
can be achieved weighing less than lOkg. But no
one will believe it until we can prove the theory in a
new bank of concept models as shown.
There is no doubt that we could not have achieved this stunning new design without the help of SEEDA and
we look to SEEDA again for their continued support to raise the chance of securing an advance order.
A • .l Project aims and deliverables
Blue Sky will build 4 concept models to the correct material specification to validate the Stress Analysis
predictions emanating from the July 2008 Research Project, now completed, both to prove the material
selection predicted actually works and for demonstration to prospective clients.
• Build 4 concept models for physical evaluation to validate the computer analysis
• The final output will be a report on the findings.